The Nazi concentration camps: an online resource

The proposed research will create the first major online resource about the Nazi concentration camps. The historical significance of the camps is beyond doubt. They stood at the heart of Nazi terror, playing a major role in the establishment of the Third Reich, the eradication of resistance, the assault on social outsiders and, most critically, the war against the Jews. And yet, popular understanding of the camps and the Holocaust remains sketchy. These gaps in popular knowledge are caused, in part, by the difficulty of accessing reliable information and documentation. The project will help to address this issue. In collaboration with the UCL Centre for Holocaust Education, it will use new technologies to bring the camps' history to students, educators and the general public.

Potential impact
Politicians and other public figures agree that the Holocaust holds an important place in public memory and national culture. In January 2015, the Prime Minister's Holocaust Commission proposed measures to improve knowledge of the Holocaust, by teaching young people about the historical facts and the humanity of the victims. The project website about the Nazi camps will contribute to this endeavor, providing an important digital source of information about the Holocaust and the Third Reich. The website is geared, in the first place, to teachers and students in British secondary schools, helping them to expand their knowledge of the Nazi camps and to assist in lesson planning. Secondly, it will benefit lecturers and students at British universities working on the history of the Third Reich and the Holocaust. Finally, the website will benefit members of the general public - both nationally and internationally - interested in the history of the Nazi camps and the Holocaust. Awareness of the website will be raised in different ways, with details of its launch disseminated via schools, universities, museums, libraries and memorial sites, as well as other websites dedicated to teaching and to the history of the Third Reich.